Quantum Machine Learning tools for UK news broadcasters

Quantum Base Alpha is working with the EPCC, part of the University of Edinburgh, the UK's leading centre of Supercomputing and Data Science expertise, to utilise the potential of Quantum Computing (QC) together with Quantum Machine Learning (QML) and AI to help UK news broadcasters counter misinformation and false news

The project's focus is using advanced QML and AI in a hybrid model for an advanced image recognition tool. This could, for example, be used by investigative journalists to check viral videos.It will also explore extending these techniques under investigation to other uses.